The University of Bradford and A & Y Law Limited

To build an Artificial Intelligence based expert system for supporting decision making in UK immigration law. This expert system will be developed using state-of-the-art Artificial Intelligence techniques to capture tacit knowledge from the experts, legal text, and past cases, to support efficient decision making.